T-AP SI: Socially Innovative Interventions to Foster and to Advance Young Children's Inclusion and Agency in Society through Story and Voice

The AdVoSt -project will take into practice the theoretical guiding principles for facilitating and enhancing young children's voice in specific contexts (Wall et al., 2017). This will be done in close cooperation with practitioners working with indigenous children in Finland, marginalized, indigenous, and immigrant children in Canada, and children with diverse ethnic and cultural backgrounds in the UK. Previous literature indicates that young children are often viewed as 'becomings' rather than 'beings' within their communities. This is especially the case with children from non-mainstream communities, where 'becoming' might also mean to become a mainstream citizen, meaning simultaneously compromising identity, culture and language (e.g. von Benzon & van Blerk 2017; Sköld & Vehkalahti 2016).
The AdVoSt-project will enhance educators' knowledge of multiple storytelling pedagogies including perspectives of land-based learning. The research-based development of composing narratives with young learners through art, writing, photography, performance and digital representations privilege young children's voice enabling their full citizenship. These research-based initiatives will contribute to the development of child centred learning that is focused in land-based pedagogy and play. Play helps children to gain positive learning experiences (Tang & Adams 2010). Children's varied play engagements often use culturally relevant toys and ephemera which help them to narrate their stories and facilitate hearing the voices of young children. However, educators, administration, local communities and parents do not always know how to promote such play to enhance children's literacy engagements. Additionally, the digital delivery of early childhood education with distance management sets diverse challenges for educational activities.
The AdVoSt-project recognizes the challenges concerning minority and indigenous children and will facilitate knowledge sharing between the participating countries and beyond. Using a community-based qualitative, comparative case study approach, the project will ensure that local cultural contexts play a key role in all research activities.

In this application social innovation is defined as new means to support social cohesion in diverse communities, empower local communities and support all citizens' involvement and active participation in them. The AdVoST seeks to address this definition by looking at both processes and outcomes of social innovations promoting young children's voices and agency through development and analysis of diverse ways for children to express themselves. The project contributes to young children and their families' individual empowerment and wellbeing as well as those of the local communities. The innovative means of promoting young children's voice will encourage inclusive communities and strengthens social cohesion. Practically, this is implemented through the three cases one in each participating country Finland, Canada and the UK.

UK Deliverables: 2-3 scientific journal articles, 2-3 conference presentations, a handbook for practitioners, a practitioner focused conference held within the CollectivEd series in the UK (www.leedsbeckett.ac.uk/carnegie-school-of-education/research/collectived/)

Potential impact
The project partnership team have included a wide range of stakeholders working with and for children from marginalised communities, including the children themselves, as outlined in the application. This will ensure that the project plan, its implementation and evaluation are all informed by the knowledge, experience and priorities of each of these groups but also that the deliverables, both academic and professionally orientated, are used sustainably in the long term.

Target audiences:
Early childhood educators. The project results can be used to develop teacher education to promote culturally sensitive education.

Researchers. The project results are innovative and bring new information in the field of education with a specific focus on children's voice and agency in local communities. The project results can inspire other researchers to do more research on the topic.

Teachers. The project results help to create more culturally sensitive education practices teachers can use in their work.

Local communities. The project highlights the issues in education of children with various sociocultural backgrounds. Local culturally diverse communities benefit from the project, because the project supports taking their needs better into account in education. Local communities will be closely connected in the project activities through the cooperation partners.

Local authorities and general public. Local authorities can have more research-based information in decision making and general public has better understanding on the educational issues in their local context.